Super-efficient Sustainable Cooling Solution for All Applications (S2Cool)

Context
In June 2023, Pakistan experienced extreme temperatures exceeding 52.2°C, a level at which human cells begin to cook, blood thickens, muscles constrict around the lungs, and the brain is deprived of oxygen. This severe heatwave resulted in the death of 120,000 people, the loss of 26 billion potential labour hours (equivalent to $16 billion in lost income), and up to 9% of the country's GDP. The extreme heat, coupled with frequent power outages, worsened the vulnerabilities of socially deprived communities and women, leading to increased hospitalizations and miscarriages, as reported by the UNDP and the National Commission for the Status of Women (NCSW). Dinushika Dissanayake, Amnesty International’s Deputy Regional Director in South Asia, called for urgent global action as these heatwaves severely impacted human rights in Pakistan.
Co-creation & Co-designing
In response to the crisis, the Pakistan Heating, Ventilation, Air-Conditioning, and Refrigeration Society organized the 28th International Exhibition and Conference in June 2023. A working group led by Dr. Shahzad, consisting of researchers, stakeholders, and end users, was established to identify the issue and develop potential solutions. The group held its third meeting in December 2023 at the ASHRAE UK Chapter conference at Loughborough, where UK researchers and solution providers were invited to join this international effort. Currently, the working group includes over 50 representatives from Pakistani and UK institutions and industries.
Aims and Objectives
The S2Cool project represents a pioneering collaboration between the UK and partners in Pakistan. The primary aim is to develop a novel, low-cost, and energy-efficient cooling solution and capacity building platform. The primary objectives of the S2Cool project are:

Design and Development: Develop and test the 20kW Novel Indirect Evaporative Cooler (NIEC) and its integration with Mechanical Vapor Compression (MVC) systems.
AI Framework Development: Develop and implement an AI framework for process optimization and system integration.
GESI and EDI Evaluations: Conduct GESI and EDI assessments to ensure equitable benefits for all community members.
Performance and Impact Assessment: Assess performance through life cycle costing, and evaluate social, economic, and sustainability impacts.
Technology Scale-up and Commercialization: Establish a framework for technology scaling and commercialization.
Capacity Building Platform and Knowledge Dissemination: Develop online platform, conduct training and community engagement sessions, and share knowledge and findings.

Potential Applications and Benefits
The proposed system is versatile, applicable in residential, commercial, industrial, and vehicular settings, including buses. Its benefits include improved comfort, health, productivity, energy efficiency, and equipment preservation. This project will primarily advance UNSDGs 7 and 13, while also supporting goals 3, 5, 9, and 11 by reducing energy use in air conditioning and lowering emissions to combat climate change and address energy inequity in Pakistan.
Ayrton Challenge and Theme
The S2Cool project addresses the Ayrton Challenge area of "super-efficient demand." The project aims to develop a cooling solution that is highly energy-efficient, making it suitable for a country with limited energy resources and high electricity costs.
ODA Compliance
The S2Cool project is compliant with Official Development Assistance (ODA) guidelines, targeting a critical development issue in Pakistan, a low-income country. The project aims to improve living conditions, enhance productivity, and contribute to economic development by providing an affordable and energy-efficient cooling solution. By addressing the impacts of extreme heatwaves and supporting sustainable development goals, the project aligns with ODA objectives of poverty reduction and sustainable development in developing countries.